Pathpoint ITU- 'cloud' solution to triage, track and review intensive care patients

Intensive Treatment Unit (ITU) is the highest level of treatment for the most sick patients in society. Covid-19 is a novel infection with no known cure currently, leading to severe organ failure in the worst affected patients. Currently intensive care doctors are managing their highest number of patients in the history of the NHS.

With high numbers of patients presenting to A&E departments, and quickly identified as needing urgent intensive treatment, many patients will be sent ('referred') to any site with capacity- which may not be in their immediate local area. If their health improves, they may be moved again to a designated centre for stabilised patients. With such high frequency movement of patients across different care settings and multiple staff involvement in patient care, our colleagues need a central system to track and review patient progress. We have served NHS 'acute' care for several years, and our experiences have led us to develop our 'Pathpoint ITU' tool for intensive care doctors. A secure web-based interface that gives doctors clear oversight of their daily workload, and enables any colleague who takes over the care of a patient to see the progress made so far, and the next steps required. This will help the national intensive care effort immensely.

When a doctor or nurse logs into the secure portal, a dashboard of newly referred patients is presented to them. Information about the patient's disease, and any existing illnesses, is displayed. All essential information the intensive care unit requires has been prepared by the emergency department in advance of the patient's arrival. Every patient comes to ITU with the same mandatory information required. This information is the basis on which prioritisation ('triage') is enacted. A colour coding scheme, with highlighted 'tags', further enhances the triage process. Multiple times per shift, ITU departments need to decide on outcomes of patients: whether to admit a patient to ITU, to continue with high level monitoring outside ITU, or to safely discharge a patient. A fully governed intubation care record, containing clinical checklists and documentation that is accessible by all key clinical staff, is an essential part of the ITU toolkit. Key data is generated by the system throughout a patient's journey.This data is useful for clinical researchers when assessing flashpoints in the treatment of this novel disease; adding further value to the national Covid effort.

The project has attracted interest from a wide range of health care stakeholders, extending beyond the targeted clinical personnel. As the health care community’s understanding of SARS-CoV-2 as a virus, and of COVID-19 as a disease, has increased since the launch of our project, so too has the potential for our software to deliver and improve on processes within intensive care. The very nature of patient referral management, and the organisation of intensive care operational oversight, has been tested, challenged and iterated across health care providers in tandem with the evolving infection and disease across multiple populations. Pathpoint ITU now seeks to consider a global market, to provide impact and support for health care providers tackling this pandemic that knows no boundaries or borders. Exploring and evaluating these diverse markets requires expertise that extension funding would make achievable.